YossarianLives! Knowledge creation through metaphorical search

UK Creative Industries employ 2.3m and account for £20bn of UK exports, however NESTA
warn that if UK doesn't take strong action the industry will struggle in the face of mounting
and innovative global competition.
Research studies show creativity is stimulated by creating metaphorical connections.
Opportunity exists to exploit new developments in Natural Language Processing and
Metaphorics to develop a globally unique search engine that stimulates creativity/innovation.
YossarianLives (YL) will be a radically new search engine that identifies disparate but
conceptually related content to uncover metaphorical connections to stimulate
creativity/innovation and create new knowledge. Google revolutionised search with PageRank
algorithm, YL’s metaphorical search will be equally disruptive. YL models the way humans
use language to frame high-level reasoning processes, such as for example, creative thought,
and integrate this into a practical application.